The Digital Creativity Hub

The creative industries are crucial to UK social and cultural life and one of the largest and fastest-growing sectors of the economy. Games and media are key pillars for growth in the creative industries, with UK turnovers of £3.5bn and £12.9bn respectively. Research in digital creativity has started to be well supported by governmental funds. To achieve full impact from these investments, translational and audience-facing research activities are needed to turn ideas into commercial practice and societal good. We propose a "Digital Creativity" Hub for such next-step research, which will produce impact from a huge amount of research activity in direct collaboration with a large group of highly engaged stakeholders, delivering impact in the Digital Economy challenge areas of Sustainable Society, Communities and Culture and New Economic Models.

York is the perfect location for the DC Hub, with a fast-growing Digital Creativity industry (which grew 18.4% from 2011 to 2012), and 4800 creative digital companies within a 40-mile radius of the city. The DC Hub will be housed in the Ron Cooke Hub, alongside the IGGI centre for doctoral training, world-class researchers, and numerous small hi-tech companies.

The DC Hub brings:

- A wealth of research outcomes from Digital Economy projects funded by £90m of grants, £40m of which was managed directly by the investigators named in the proposal. The majority of these projects are interdisciplinary collaborations which involved co-creation of research questions and approaches with creative industry partners, and all of them produced results which are ripe for translational impact.

- Substantial cash and in-kind support amounting to pledges of £9m from 80 partner organisations. These include key organisations in the Digital Economy, such as the KTN, Creative England and the BBC, major companies such as BT, Sony and IBM, and a large number of SMEs working in games and interactive media. The host Universities have also pledged £3.3m in matched funding, with the University of York agreeing to hire four "transitional" research fellows on permanent contracts from the outset leading to academic positions as a Professor, a Reader and two Lecturers.

- Strong overlap with current projects run by the investigators which have complementary goals. These include the NEMOG project to study new economic models and opportunities for games, the Intelligent Games and Game Intelligence (IGGI) centre for doctoral training, with 55+ PhDs, and the Falmouth ERA Chair project, which will contribute an extra 5 five-year research fellowships to the DC Hub, leveraging £2m of EC funding for translational research in digital games technologies.

- A diverse and highly active base of 16 investigators and 4 named PDRAs across four universities, who have much experience of working together on funded research projects delivering high-impact results. The links between these investigators are many and varied, and interdisciplinarity is ensured by a group of investigators working across Computer Science, Theatre Film and TV, Electronics, Art, Audio Production, Sociology, Education, Psychology, and Business.

- Huge potential for step-change impact in the creative industries, with particular emphasis on video game technologies, interactive media, and the convergence of games and media for science and society. Projects in these areas will be supported by and feed into basic research in underpinning themes of data analytics, business models, human-computer interaction and social science. The projects will range over impact themes comprising impact projects which will be specified throughout the life of the Hub in close collaboration with our industry partners, who will help shape the research, thus increasing the potential for major impact.

- A management team, with substantial experience of working together on large projects for research and impact in collaboration with the digital creative industries.

Potential impact
The Digital Creativity (DC) Hub will work within one of the fastest growing sectors of the UK economy - the creative industries - which in 2012 contributed £71bn to the UK economy, as well as having extraordinary social and cultural impact in our focus areas of games and interactive media. This, together with our very large research portfolio and 80+ committed partners offers the perfect landscape for translational research to generate significant economic, cultural and social impact. The DC Hub aims to become a long-term self-sustaining world centre of excellence in impact-driven digital creativity research, working with a wide range of external organisations (such as with CDEC to understand and realise the potential of massive quantities of behaviour and preference data from interacting with games and media).

The Creative Digital Industries are underpinned by hi-tech SMEs. Increasing skill levels and injecting research advances in such a community is best achieved through long-term engagement of interdisciplinary researchers, who can be seconded into organisations to work with them and understand their business needs. The critical mass and longevity of the Hub will allow effective engagement these partners, who can only engage at appropriate points of their business cycle, spawning growth and innovation.

We will engage our growing base of partners (80+ at the bid stage) through workshops, sandpits, secondments, continuing professional development (CPD) and other events, and particularly through co-creation of research directions, questions and approaches.

The DC Hub offers the opportunity for a step change, yielding increased profits through internationally distinctive UK games and interactive media industries which are technologically advanced and research-aware.

The impact on society will be particularly through projects such as "Sim York" where we will create games and interactive media which allow the person in the street to understand the impact of policy decisions.

Cultural impact will come through games and interactive media outputs, and also through working with our gallery and museum partners. For example we have the agreement of the National Media Museum that the DC Hub will have a permanent curated space to showcase the cutting edge translational technologies. Digital approaches to heritage allow much broader access to cultural artefacts and we will explore this in the DC Hub.

We will present our work, with our industry partners, in schools (particularly via our education alliance partners) to spread excitement about careers in Digital Economy areas, to raise the aspirations of children, with a particular view to encouraging women to enter Digital Economy professions. Education researchers in the Hub will work directly with those developing games and interactive media technologies to maximise social impact.

Entrepreneurial DC Hub investigators and researchers will be trained in business models, commercialisation of IP and develop significant depth in sector understanding (through secondments, working closely with other disciplines, and through sector-specific training delivered by our partners). They will be well-connected into industry and user organisations and become well versed in the issues and techniques of the creative and digital industries, developing a long-term understanding which will, we believe, result in a wealth of fascinating new research questions, and real benefits for wider society through the now-ubiquitous medium of digital games and interactive media. They will be supported to create spin-outs and develop games and apps - with encouragement to get their ideas out "in the wild" for testing and feedback with the multitude of user groups accessed through our partners. We will enable further development of ideas by providing support to partners in gaining knowledge transfer funding, from KTP, SBRI, CDEC, Innovate UK, Creative England and other calls.